Anatomy and Function of the Zona Orbicularis

Investigating the inhomogeneous fibre direction of intra-capsular anatomy.
Further investigating the functional role of the Zona orbicularis in providing joint stability and facilitating synovial fluid circulation.